Aston University and Zenzero Solutions Limited

To develop an intelligent software tool utilizing optimization algorithms and machine learning techniques for 3D cutting of high value materials, to improve utilization of equipment and produce high quality management information